Functional Imaging to Investigate the Action of Anesthetic on Consciousness

The project will involve the development of innovative carbene-based 18F-radiochemistry which will be implemented in the production of commonly used 18F-labeled anesthetic drugs. PET imaging will be used to examine their spatial and temporal biodistribution in vivo, providing valuable insight into the biological mechanisms that cause anesthetics to induce loss of consciousness. The new methods for 18F-radiolabelling that emerge from this project will mainly benefit the scientific community, through a clearer understanding of fluorocarbene reactivity, and radiochemists, by applying these methods to 18F-labeled molecules other than the anesethetics studied. The understanding of the action of anesthetics on consciousness will benefit pharmacologists, clinicians, medical doctors and, indirectly, patients.